Design and development of COVID-19 Virtual Standardised Patients for medical training

China have outlined healthcare simulation as an effective response in their hour of need, _"After identifying the need for training, simulation has become a powerful weapon fighting against the virus, as it can not only ensure patient safety but also provide a safe learning and training environment for HCWs to develop practical skills to deal with the COVID-19" (Li-et-al-2020)._

The global pandemic has already had a profound impact on the training of healthcare practitioners (HCPs):

• For infection control reasons, face-to-face teaching in both the clinical setting and in universities has been cancelled.

• Semesters have been postponed-potentially leaving young HCPs unable to graduate and practice, ultimately relieving pressure on the system.

• Many medical educators are also working clinicians, who have now been deployed to deliver care on the front-line. These individuals are at maximum capacity, unable to provide training and feedback.

Prior to the pandemic, the Institute-of-Medicine reported,"It is likely that most people will experience at least one diagnostic error in their lifetime, sometimes with devastating consequences", with 1 in 10 patients admitted to hospital suffering harm. In addition, unnecessary tests and treatments have been reported to cost the NHS-£2.3Bn and directly linked to training. At the same time, in 2018-2019, the NHS paid a total of £2.4Bn in clinical negligence payments to cover patient damages and legal costs (NHS Resolution-2019).

In the UK, there is now an urgent need for medical training beyond the traditional "see one, do one, teach one" model (Rodriguez-Paz-2009), while globally there is an increasing shortage of skilled HCPs, particularly in resource-poor settings (WHO-2013).

Artificial intelligence (AI), defined as computer systems performing tasks without receiving instructions directly from humans, has the potential to revolutionise both healthcare and education (AoMRC-2019). Similarly to the "virtual doctor" that provides patients with remote diagnosis/advice, evidence shows that "virtual (AI) patients" can effectively support medical practitioners and students by providing an opportunity to train diagnostic and communication skills through conversational interactions, using voice recognition. Such simulations are engaging for learners, safe for patients and learners, and provide an opportunity for effective feedback (So-2019).

AiPatient are experts in artificial intelligence (AI) and medical training/practice, founded to improve the quality, accessibility, and affordability of medical education worldwide.

With a team composed predominantly of University of Manchester graduates, Recourse are building on University alumnus Alan Turing's legacy as the "Father of AI", ensuring the UK remains world leading in this field.